Cardiff Metropolitan University and Window Cleaning Warehouse Limited

To use novel research and product design methods to assist in developing innovative waterless aircraft cleaning concept into a unique, high value, high profit, Boeing approved aircraft cleaning system.